The development of novel chiral molecules for organic spintronic applications

The realisation of advanced materials that manipulate the spin state of charge carriers at room temperature will enable energy efficient technologies and low power quantum computation devices. Chiral organic materials offer an unparalleled opportunity to control electron spin at room temperature, though the Chiral Induced Spin Selectivity (CISS). This project will design, synthesis and study novel molecules that will enable us to test the mechanism(s) that underpin the CISS effect and determine the key parameters that impact the extent of spin polarisation. These findings will inform the fabrication of CISS-based quantum technologies, including spin-based quantum information processing and quantum magnetic field sensing.